Control of Botrytis in fresh produce pre- and post-harvest environments by integrated UV-B, -C and ethylene removal treatment

One of the most costly problems growers of edible and non- edible horticulture crops face is loss in production and spoilage of harvested product to the fungal pathogen, Botrytis cinerea. Botrytis is commonly known as grey mould and is a significant factor in reduced shelf-life and consumer fresh produce waste. Standard 'control' techniques which involve direct spray application of fungicide are often ineffective. This project aims to develop an innovative non-contact approach to eradicate Botrytis both in the pre- and post- harvest environments for tomato and cut flower crops; this involves the use of ultra violet light to induce natural plant resistance mechanisms and the removal of the gaseous plant hormone ethylene to prevent Botrytis infection. The technique will minimise waste both in the production and domestic environments and extend shelf-life. It will also promote the industry's green credentials in meeting consumer expectations of available, residue free and safe fresh produce.